Chemical-free fatty acid and ammonia production and recovery from mixed culture fermentation of organic waste streams

Chemical-free fatty acid and ammonia production and recovery from mixed culture fermentation of organic waste streams